Climate Histories: Communicating Cultural Knowledge of Environmental Change

How do people perceive and communicate changes in their environment and climate? Scientific accounts typically involve intricate measurements of changes in temperatures, and complex meteorological modeling. However there are other accounts of change, these might be inferred for example through the changing behaviour of particular species of animals and plants or through the arrival of new types of weather. Moreover, the forms in which these changes are communicated are not necessarily those of technical meteorological accounts. Information about climatic change - both current and in the past - may be embedded in genres such as folklore, stories, song, poetry, life histories and even monastic records. Elements of scientific accounts may be drawn upon, or it may be eschewed altogether. These very diverse 'climate histories' can be found both overseas and in the UK. Our network seeks to address how we can make the most of them.\n\nClimate histories are a vital source of information. They can tell us a great deal about the environmental change that has happened in the past, the effects this had had upon the humans (and other species) living through it, and the strategies that have been adopted in order to deal with such changes. But there are also difficulties in taking these accounts at face value. They may be difficult to obtain, and they present complex challenges for analysis. These include questions of reliability, genre, audience, and performance. They can be analysed both in terms of the information they contain, and the intellectual and emotional responses of those who hear them. \n\nTo understand these climate histories better, we need to pool expertise from a variety of disciplines, including social anthropology, history, and the humanities. These disciplines have each developed differing methodologies for documenting and interpreting the significance of particular genres of communication within the contexts in which they are produced. Our network will bring together experts from these areas, putting them in dialogue with climate specialists in the natural sciences on the one hand, and publics interested in producing and consuming climate histories on the other.\n\nThe network will convene virtual methodology seminars, in which colleagues around the world will share ideas on the methods that can best be used to gather and interpret climate histories. We will then hold a workshop to explore ways in which researchers can develop new approaches to the climate histories they collected during their research. The event will culminate in a public conference, in which the workshopped research will be presented and discussed. This will lay the groundwork for an edited publication and future research proposal, to be developed during the final months of the grant.\nThe project will maintain a strong presence online through the creation of its own website and associated forum features. This will allow the ongoing collaboration of network members between events, and represent the main point of contact with the general public. In the longer term we aim to explore the development of resources of particular use for teaching in schools, aiming at an audience of GCSE and A-Level Geography students. The materials will introduce various climate histories and illustrate the ways in which climate change is perceived and responded to in different social and cultural settings. Members of the network will also give talks to local/natural history societies and school groups, explaining the main research activities and research findings.\n

Potential impact
The non-academic beneficiaries of the network fall broadly into two categories. The first comprises members of the public who are concerned about environmental change and would benefit from the increased awareness that an attention to climate histories might provide. This includes those involved in charities, NGOs, and local climate concern groups. We see the impact upon this constituency as being twofold. Firstly, the network will help increase awareness of, and exposure to, climate histories from around the world. This audience therefore gains an empirical benefit. Secondly, the work that the network will do in interpretive methodologies is also of considerable use to these audiences in exploring how climate histories might and might not be used effectively. We hope that the outcome of the network will be able to empower people to use their climate histories in a way that is honest, intellectually rigorous, and communicatively effective; we also hope to foster critical thinking skills that allow them to think more deeply about the climate histories they encounter.\n\nTo achieve these ends, we have a number of programmes in place that will foster outreach to interested parties:\n\n1. The network will host its own website where network members can upload materials including summaries of their own research, commentaries upon debates relating to climate histories in the new, and information about new research being constructed elsewhere. The site will be moderated, but open to members of the public, who can comment, debate and explore the issues through a series of blog and forum features.\n\n2. Our January conference will include a public film screening and a public exhibition of climate histories (where informed consent has been obtained) to increase public awareness of the issues. The film screening will be followed by a discussion and debate, and academics will be available during the exhibition to explain more to interested parties.\n\n3. We will produce materials - such as case studies and worksheets, as well as talks, to introduce UK secondary schoolchildren to the issues associated with researching histories of environmental change. Support material for this will also be downloadable from the website.\n\n\nThe second group to benefit comprises authors of climate histories themselves. This includes local history groups, authors and artists in the UK, and many more around the world, in the locations where network members conduct their research. We will work collaboratively with these historians to consider strategies by which the environmental changes they perceive could be communicated to different audiences. This will be done both through collaboration in the field and, where possible, incorporating such historians into our network - as well as outreach activities to local history societies and the dissemination of research conclusions during follow-up fieldtrips. We hope to make climate historians aware of the expectations of the diverse audiences they may want to address and the implications of different communicative strategies, thereby empowering them to communicate environmental change in a way that achieves the ends to which they aspire.\n\n